Treating Diabetic Inflammation using AMP-Activated Protein Kinase Activators

Inflammation is common in diabetes and contributes to disease by increasing the risk for heath attacks and strokes. In this project, the student will use novel drugs targeting the AMP-activated protein kinase (AMPK) pathway. We will work with Rigel Pharmaceuticals, Inc. to determine whether drugs targeting AMPK reduce inflammation caused by diabetes.